An Innovative, ML-driven API for online fashion retailers, allowing virtual ‘try-before-buy’, reducing waste & improving carbon footprints

Whering, a UK-based fashtech startup is aiming to solve the £60bn problem of returns for e-commerce retailers through more personalised product and styling recommendations.